Advanced Training and Diagnostics

The project uses augmented reality on a series of tablet devices to provide training support for in-field and in-house maintenance of built structures and energy systems.